Innovation Voucher October 2015

Delver applied for an Innovation Voucher to work with the University of Sheffield to develop machine-learning algorithms to make their naturlal language query platform more efficient and user-friendly.